SmartSustain: GeoAI-Powered Sustainability Scoring for Optimal Housing Locations

This project aims to develop a groundbreaking smart tool to help decision-makers optimise housing development locations across the UK. With the government's plan to deliver 1.5 million new homes, planning officers are under increasing pressure, and without smarter, more reliable methods to assess the impact of new developments, achieving these ambitious targets could become more challenging. Without such tools, the housing agenda and sustainability goals could be jeopardised.

Currently, stakeholders---including government, planners, developers, and investors---lack a scientific tool to accurately measure the environmental, economic, and social impacts of housing developments at different locations. This knowledge gap leads to inefficiencies, complicates decision-making, and risks selecting suboptimal sites for new housing projects.

As the UK works towards its 2050 net-zero target, it is essential to adopt smarter, more effective ways to evaluate the sustainable impact of housing developments. This will speed up the decision-making process, ensuring that sustainability goals are upheld while meeting housing needs.

This project aims to fill that gap by creating a digital smart tool, underpinned by big data, artificial intelligence (AI), and Geographic Information Systems (GIS) technology, to provide a data-driven method for assessing the sustainable impact of housing across different locations. The tool will guide decision-makers in selecting optimal locations for housing development, enabling planners and other stakeholders to make informed, evidence-based decisions. This will optimise resource allocation and ensure that developments are both economically viable and environmentally responsible.